Do neighbourhoods matter? Country- cluster- and individual effects on attitudes towards intimate partner violence in low- and middle-income countries

The study will address significant knowledge gaps in our understanding of women's and men's attitudes towards intimate partner violence against women (IPV) at the neighbourhood-level in 54 low- and middle-income countries (LMICs) across Central-, East- and South Asia, the Pacific, Europe, Latin America and the Caribbean, and North- and Sub-Saharan Africa. The study builds on the lead investigator's recent research [ES/L009811/1] and will inform evidence-based prevention in 3 original areas:
1) Geographical patterning and spatial analyses of neighbourhood attitudes amongst women and men in LMICs
2) Identifying the social, economic and political influences on IPV attitudes across neighbourhoods, regions and countries.
3) Impact of legislation and mediating effects of socio-economic and political factors like on IPV attitudes.

Attitudes justifying IPV is the strongest predictor of IPV perpetration/victimisation. There is growing recognition of country-level social, political and economic influences on societal acceptability of IPV. Our recent multi-country study on IPV attitudes at country- and individual-levels, other emergent research and evidence from community-based organisations highlight the urgent need for research into the impact of local contexts, that is, neighbourhoods, on the acceptance of IPV. The impact of neighbourhood features such as poverty, access to education and educational attainment, paid employment, women's political participation, and rural/urban residence on IPV justification has been understudied. This would be the first study in LMICs across geographical regions to examine neighbourhood risk factors of IPV acceptance amongst women and men within and across national and cross-national environments. It would provide much-needed data for strategic development of local, national and international prevention programming.

The influence of IPV legislation on attitudes is complex and little understood. Whilst over 140 countries currently have explicit laws on IPV, prevalence of IPV and its acceptance remains widespread. We will tease out how key socio-economic and political factors like education, media access, and political conflict may mediate the impact of legislation on IPV acceptability.

The study will use nationally-representative, internationally comparable household surveys with individual-, neighbourhood, regional- and country-level data on both women's and men's IPV attitudes; and a meta-database constructed by the project's lead investigator using high quality topic-specific and UN databases on countries' social and economic development. This will be the first study using spatial and mapping techniques in LMICs to highlight neighbourhood patterns in women's and men's attitudes to IPV and the 'hotspots' of high IPV acceptance. Cutting-edge multilevel statistical analyses will help identify the contribution of individual, neighbourhood, regional and national socio-economic and political factors to IPV acceptance levels.

The research team is uniquely placed to carry out the project with expertise in IPV attitudinal and primary prevention research, intimate knowledge of and extensive experience in using the Demographic and Health Surveys and relevant country-level datasets, and expertise in the proposed analytical techniques. Building on a robust and unique meta-database of quality-checked and harmonised country-level indicators constructed by the lead investigator the proposed project will contribute considerable added value without incurring excessive costs. The project's multidisciplinary Advisory Group of internationally renowned experts in IPV research informed the development of this project and will continue to input on study design, analyses and interpretation of findings. They will facilitate dissemination and impact activities through their organisations, country and regional offices, collaborating community-based organisations, and their leverage with national governments.

Potential impact
The UN Sustainable Development Agenda 2030, for the first time, includes a specific target on addressing violence against women and girls (SDG 5.2). The recent 2017 SDG Progress Report notes "achieving gender equality will require more vigorous efforts, including legal frameworks, to counter deeply rooted gender-based discrimination that often results from patriarchal attitudes and related social norms." This project will identify the patterns and risk factors for attitudes justifying IPV across neighbourhoods, regions and countries informing multi-sectoral and multi-level approaches to IPV prevention locally, nationally and globally.
The beneficiaries of this project include international organisations (IOs) (e.g. WHO, UNWomen, ICRW, OECD, Unicef), national governments and community-based NGOs (e.g. Cehat, Mifumi, Samata). It will ultimately contribute to improving the realities of women, families, communities and societies affected by IPV especially in the Global South.
INTERNATIONAL ORGANISATIONS: This project is timely given the SDGs' call to understand the interconnected economic, political and social aspects of gender inequality; and urgent need of high-quality, internationally comparable data on IPV and evidence-based prevention to aid global monitoring. The project's robust data on IPV acceptance will make an important contribution to current global development debates on women's socio-economic and political empowerment that are often proposed as core elements in international IPV prevention strategies and the role of global and local gender norms. This study will examine if empowerment alone is sufficient, albeit necessary, in influencing women's and men's IPV acceptance or whether prevention programmes also need to specifically target neighbourhoods' discriminatory gender norms across national and international contexts. This study could make a case for the sustainable development discourse to focus on transformation of structural factors underpinning the widespread persistence of IPV acceptance and wider gender inequalities.
NATIONAL/LOCAL GOVERNMENTS: The potential of international processes and declarations in reducing violence against women and achieving greater equality is often hampered by national governments' lack of clarity of policies needed to do so, and limited resources. Identifying neighbourhoods that are 'hot spots' for high IPV acceptance, their associated geographic, socio-economic and political characteristics, and the impact of more formal discriminatory social institutions, e.g. quality of IPV legislation on IPV acceptance will be critical evidence in the formulation of local and national policy, and the strategic targeting of resources into effective prevention programming. The gender disaggregated data on women's and men's IPV acceptance will help development of gender-specific prevention policies.
GRASSROOTS ORGANISATIONS: Immediate communities, and community-based organisations are vital platforms that either challenge or re-inforce discriminatory gender norms including IPV acceptance. This project will provide robust evidence to strengthen and catalyse women's organisations and grassroots NGOS to advance national and international prevention frameworks that challenge the acceptance of IPV within local communities. The data will serve as a powerful advocacy tool for local communities to call for international development agencies, donors, and national governments to view social norms condoning IPV as integral to women's empowerment and as a development priority, thus providing an impetus to invest in prevention programmes targeting societal acceptability of IPV.
The planned impact and dissemination activities with local, national and multilateral agencies will enable evidence generated by this project to reach their collaborating regional, local women's groups and community organisations, and to be translated into local and (inter)national policy and practice (See Pathways to Impact).